Virtual Lawyer (AI assisted legal self-representation)

"For too long, justice has been for sale to the highest bidder. But now, through the power of the internet, Virtual Lawyer makes the law available to everyone, regardless of means."

Virtual Lawyer is a more accessible and affordable way to deliver legal representation to employees. It is an online service, providing employment law representation to people whose employment rights have been infringed during the Covid-19 pandemic.

With a 20% drop in UK economic activity since coronavirus, 700,000 job losses so far, and 25% of firms likely to be making redundancies, we would estimate there to be at least 2 million employees in the UK potentially affected by the jobs crisis.

In these challenging times, most people are unable to afford representation from a traditional lawyer due to the high costs typically involved, averaging around £300+VAT per hour.

The user completes a series of dynamically generated questions based on their case, plus a chronolgy of events. Virtual Lawyer uses cutting edge natural language generation methods, with algorithms trained on our wealth of real case data, to produce advice letters to the employee setting out their rights, and legal letters to send to the employer, with the aim of reaching a negotiated outcome of their dispute.

This will provide access to justice to the vast numbers of people who's employment rights have been ridden over roughshod by employers panicking during this crisis. It can also significantly reduce the numbers of people who are laid off and need to claim benefits, helping the economy recover faster, easing the burden on the already overwhelmed Employment Tribunal system, giving the individual a chance to protect themselves, protecting our communities and protecting the environment by levelling the playing field and reducing the wealth gap.